De Montfort University And Intamac Systems Limited

To embed knowledge of model-driven development techniques to develop and maintain OSGi-based embedded systems for a range of connected devices and various remote home service applications.